Movobi - User generated meta-data (POC)

The Movobi platform currently has the ability to capture metadata about on screen objects and present it to users via clickable screen shots, but this is currently limited to data added centrally.
Funding is required for R&D into a platform that will enable all users to tag screen shots, and for these tags to be intelligently processed to determine the most accurate data to display to all users. This allows insight into all on screen items, not just those purposefully product placed, and provides an innovative new approach to online user interaction via mass tagging of shared images with intelligent filtering - ideal for the limited screen space of mobile devices and with many further potential uses.
For Movobi, delivery of this platform will allow us to provide a revolutionary improvement in product placement metrics and insight down to the level of clicks and conversions for each item, scene by scene, enabling optimised product placement strategies.